Neurodiversity as a Strategic Advantage for Organizations with the increase in Soft Skills and Proper Accommodations

Neurodiversity as a Strategic Advantage for Organizations with the increase in Soft Skills and Proper Accommodations